DATA3: Drone Design using AI for Transport Applications 3

This 6-month feasibility study, a collaboration between Greenjets Ltd and Brunel University London, investigates whether a scalable AI-driven design toolset can rapidly and accurately design customised commercial drones powered by Greenjets' superior sustainable electric jet engines.

Customised commercial drones offer optimised performance for various use cases across diverse industries, extending drone applicability, and reducing energy consumption and emissions compared to other vehicles.

An early-revenue UK SME, Greenjets has pioneered sustainable electric jet engines for commercial drones that are safer, quieter and more efficient than competitors. But maximising their potential calls for a holistic drone design approach, where all three main drone elements (propulsion, airframe and energy source) are considered in tandem. Such an approach is too costly and time-consuming via traditional (i.e. human) design processes, and does not guarantee optimal designs.

This is why this project will investigate the feasibility of developing a scalable AI-accelerated design and customisation process that accurately and rapidly delivers unique fit-for-purpose sustainable commercial drone designs.

Successful post-project development of this process will deliver significant design optimisation and customisation benefits, time-saving and cost-saving opportunities, and generate cutting-edge sustainable fit-for-purpose drone designs that help commercial drones reach their full potential---predicted to deliver £45billion to the UK economy, save businesses £22billion, generate 650,000+ jobs and cut 2.4million tons of carbon emissions by 2030\.